University of Strathclyde and The Weir Group plc KTP 22_23 R1

To embed capability in Computational Fluid Dynamics coupled Discrete Element Modelling methods for complex flows in slurry transportation, to develop a tool for the design of new products, extending the life of existing equipment, and supporting the development, evaluation and implementation of new innovative technology for this sector.